Modelling spatial distribution and change from wildlife survey data

A reduction of biodiversity loss is a key aim of the Convention on Biological Diversity (CBD) for 2020, and quantifying the loss is essential for managing it. This involves estimating the size and distribution of wild populations, which is statistically challenging - using only animals detected (often a very small fraction of the population), one must deduce the abundance and distribution of animals that were not detected.

Natural systems invariably have spatial structure, and monitoring and understanding what drives habitat use, spatial distribution and changes in spatial distribution is central to understanding and predicting the effects of natural or human-induced perturbations of natural systems. This is difficult because the spatial structure of fauna and flora is often complex, involving spatial trend, spatial randomness and spatial correlation. Fitting spatial models that cannot accommodate all these aspects of spatial distribution can lead to very misleading conclusions about the drivers of spatial distribution and changes in distribution. In particular, inadequate modelling of randomness and correlation can lead to incorrect inferences and misleading predictions. And while realistically complex spatial models have existed for some time, until very recently the methods for fitting such models were too slow to be useful. With the advent of the Integrated Nested Laplace Approximation (INLA) method this is no longer the case, and as a result, use of this method has grown rapidly and the software implementing it is in great demand.

However, there are currently no methods or software (INLA or other) for fitting realistically complex spatial models to data obtained from processes in which the probability of detecting population members is unknown. And a distinguishing feature of wildlife survey data is that they involve exactly such unknown detection probabilities, and what is worse, they involve detection probabilities that vary in space. The spatial distribution(s) of the population(s) of interests and the spatial distribution of detection probability have to be separated in order to draw reliable inferences about the population spatial distribution.

Distance sampling (DS) and capture-recapture (CR) methods are far and away the most widely-used wildlife survey methods. Much of DS research effort has focused on developing methods for reliable estimation of spatial detection probability. Until very recently CR methods neglected the spatial component of detection probability entirely, but with the recent advent of Spatially Explicit Capture-Recapture (SECR) methods, CR methods are now also able to estimate spatial detection probability. But (with a few exceptions) both methods currently estimate detection probability assuming unrealistically simple population spatial distributions. While estimates of abundance are robust to this, estimates of distribution are not.

This project combines the strengths of DS and CR methods and INLA. It will unite spatial modelling methods in INLA and spatial detection probability estimation methods of SECR and DS methods, to provide for the first time rigorous statistical methods and software for estimating realistically complex spatial distributions using data from the two most widely-used wildlife survey methods. It will provide more powerful methods and tools than are currently available for drawing inferences about what drives the distribution and change in distribution of fauna and flora. In so doing, it will provide substantially more powerful tools for monitoring and managing biodiversity loss than are currently available. And because DS and CR surveys usually record spatial data, the methods will be retrospectively applicable to many existing time series of survey data, so that they can be used immediately to "look into the past" and draw inferences about distribution and changes in distribution stretching as far back into the past as do reliable data sets.

Potential impact
The societal impacts of the project will be in the area of environmental sustainability, protection and impact. It will provide more powerful statistical tools than are currently available for using survey data to assess spatial features of biodiversity and wildlife population status, and for investigating what determines the spatial features and how and why it changes. Among other things, it will allow better spatial impact assessment of human activities, both potentially harmful activities (marine windfarm construction, for example) and potentially beneficial activities (establishing protected areas, for example). Better understanding of the factors driving changes are likely to lead to better-informed policies for managing populations and biodiversity, and in this way we anticipate that the project will have indirect impact on policy-making. This includes impact which will occur via collaboration with the ClimateXchange projects, as ClimateXchange aims to deliver "independent, integrated and authoritative evidence to support the Scottish Government in relation to its activities on climate change mitigation, adaptation and the transition to a low carbon economy" (http://www.climatexchange.org.uk).

Knowledge impact will be on ecological statisticians, quantitative ecologists, research ecologists, natural resource and conservation managers, ecological modellers and impact assessment consultants, and will be achieved via publications in relevant journals, presentations at conferences, dissemination of software via the web and development and delivery of a workshop targeted at, and advertised to these user groups.

People impact will occur via training of two post-docs on the project, collaboration with statisticians and ecologists, and via the training workshop.

Economic impact will be indirect and rather difficult to predict. The methods have the potential to improve the efficacy of spatial management of harvested wildlife resources - providing better information on "hotspots" and important areas for protection, for example, and this should have long-term economic benefits.

The project involves close collaboration with method and software developers and members of the user community (biologists and ecologists conducting surveys and doing population and biodiversity assessments). This ensures that the method and software development is appropriate for this community and it also begins the process of dissemination of methods to the user community. Potential beneficieries of the research include statisticians, quantitative ecologists, research ecologists, natural resource and conservation managers, ecological modellers and impact assessment consultants.

The project team has a track record of international excellence in wildlife survey method development, spatial modelling method development, and associated software development. It includes the leading developers of DS, SECR and INLA methods in the world. This is augmented by collaborators with similarly world-leading expertise in DS, SECR and INLA method and software development, and by biologists and ecologists with intimate knowledge of the populations studied in the project. The project team will be located in the internationally leading National Centre for Statistical Ecology (NCSE). It will benefit from interactions with other members of NCSE. It will also benefit directly from work of two of Borchers' PhD students (part-funded by NCSE) working on SECR methods, and two of Buckland's PDRAs working on biodiversity monitoring.

Users of the project outputs will be impacted by publications in leading ecological journals, delivery of training workshops, presentations at statistical and ecological conferences and via collaborators on the project itself. The project team has extensive experience of workshop development and delivery to similar audiences to those that this project will target.